CreAD: UK-China Partnership on Creative Advertising

The project "CreAD: UK-China Partnership on Creative Advertising" aims to build a strategic partnership between the UK and China in order to drive local innovation and growth, and consists of:
1. A one-day Advertising Salon in the UK, hosted by the University of Leicester (where the PI is based). This will be followed by a two-day Advertising Experience, during which a number of visits to local/national advertising agencies and advertising-related museums, trusts, bodies, etc. will take place;
2. A one-day Advertising Salon in Shanghai, hosted by Fudan University (where the Co-I is based). This will be followed by a two-day Advertising Experience, consisting of external visits to local/national advertising agencies, as well as creative districts and parks.
The Advertising Salons will familiarise the participants with the advertising scenario in both countries and identify opportunities and challenges in filling in the academic-practitioner gap, as well as brainstorm ideas for future collaborations. The Advertising Experiences will provide useful insights into the current status of creative advertising in the UK and China, and will inform the creation of a more strategic curriculum, as well as develop more industry-facing education and training.
The integration of the above main activities will lead to the following outcomes:
a) the setting up a WeChat group;
b) the organisation of a pilot partnership between two universities through a dedicated UK-China Advertising Week, and a pilot international internship programme in selected advertising agencies;
c) the development of bigger grant application to support the next stages of the project.